Glider-Wolfson

Glider Yachts LTD is proposing an engagement with the Wolfson Unit and Southampton University. This engagement is to provide Glider Yachts with access to Marine Design Software experts, to assist with the development of key components & the mentoring of Glider Yachts personnel.